HyDigest: A Novel Pathway for Regenerative Organic Fertiliser and Optimised Biomethane Production

UK farmers are experiencing pressure to decarbonise farming operations, with the NFU targeting Net-Zero emissions for agriculture by 2040\. The use of synthetic fertiliser is a core source of agricultural emissions, with high manufacturing emissions from natural gas feedstocks, but also through the fast releasing properties of fertiliser resulting in conversion to nitrous oxide. Farmers have also faced dramatic price increases in recent years, not only for fertiliser but also for energy.

This project brings together the strong collaboration team of HydroStar Europe, University of South Wales and Southampton University to address these issues in a holistically optimised circular solution. Advanced material science will apply a silicon based additive to solid digestate from Anaerobic Digestion, enabling slow release of nutrients, boosting crop yields and improving soil health without causing runoff issues. Liquid digestate will be used to directly produce hydrogen through electrolysis, being combined with endogenous CO2 within the digester to undertake in-situ biomethansation and increase biomethane yield for power production at stable costs. Byproduct oxygen from electrolysis will be used to scrub H2S within the biogas output.

The combined approach deliver lifecycle emissions savings from fertiliser, energy and waste reduction perspectives, with effective scalability to farms of all sizes.